An Automated end-to-end eDNA-based Marine Biodiversity & Species Monitoring System

This project follows on from successful phase 1 Innovate UK funding with the development of the **AMBER (Automated Monitoring of Biodiversity via eDNA Recovery) systems** building blocks. This is a deployable, end-to-end system that uses automation and lab-on-a-chip technology to sample marine water and process eDNA in near real-time as a measure of species presence, biodiversity and habitat monitoring. Edge computing and complementary physical and chemical sensors provide analysis ready data (ARD) which is ingested into our dashboard along with a visualisation tool for stakeholder insight, reporting and decision-making.

The system's deploy-ability and automation creates a **greater spatial and/or temporal coverage of data collection.** It can be installed on a variety of crafts already making existing journeys, meaning a **reduction in carbon emissions**, **improved efficiency and value for money** because the cost and resulting emissions of sample collection and transportation for analysis is removed. Furthermore, the reliability **of data collection** is vastly improved due to systematic sampling of marine eDNA at a higher resolution than manual collection. Our proposal also covers data visualisation and aggregates it with other open or proprietary sources.

The proposed development of this technology comes at a timely manner as the UK government is undertaking the "UK Marine Strategy" which will help restore the health of UK waters, contributing to the government's targets on biodiversity and climate change, and build "Good Environmental Status" in our seas. The plan will be a crucial part of Joint Nature Conservation Committee efforts to improve the biodiversity of marine waters and recognise that infrastructure such as ports (good for trade and the economy) and offshore wind (for sustainable energy) have to be developed whilst meeting these biodiversity gains.

**AMBER** can be installed as a stationary monitor or part of a sensing suite on manned and unmanned vessels or buoys.

The project will focus its testing in **different operational environments** ranging from ports, piers and coastal defences through to the open ocean around the Humber, North East and North Yorkshire coasts, investigating around 20 different species, both native and invasive.